University of Brighton and Swim Trek Limited KTP 23_24 R4

To develop a novel environmental, social and economic impact framework for identifying and capturing adventure tourism data and implementing novel methodologies for mitigating (offsetting, insetting) against and taking responsibility for environmental impact.